Moisture swell polymer

Liquid Lever Irrigation Ltd seeks to finalize the polymer properties of a new revolutionary multi-layer polymer extrusion. This novel construction is recognized as the Water Industry's equivalent of the Bi-metallic switch. The patented invention has won five international business awards. Applications include self-determining irrigation emitters, smart water alarms and actuators.